Programmable Multi-Station Ozone Monitor

A programmable, multi-station, manifold system for accurately monitoring point delivered ozone, at low levels, in restricted volume headspaces, within palletised loads of stored, fresh produce.